Covid-19 Test Manager

The vision is to utilise an existing product, SchoolScreener Imms to deliver (for all ages) automated, audible and scalable administration of large scale Covid-19 testing including patient feedback and outcome analytics.

The problem to solve is this:

Our current infrastructure is built for patient testing for specific pathways e.g testing cholesterol via a GP clinic. In this case the GP already has information about the patient, their needs and has the mechanism to feed the result back. Similarly in a hospital setting, a test is ordered for a specific purpose, following a patient pathways.

There has not been a need for a uniform test for everybody, where the same information needs to be collected, the same way in multiple settings and the results communicated back to the patient in a timely and uniform manner. Our current infrastructure based on patient pathways is unsuitable, partly because it is too complex, partly due to lack of inter-operability between systems. Also, no single system is designed to scale across a region or large area.

Thomson's Screening's SchoolScreener Imms product has the technology for this is already in place, but final adaptions and delivery to adapt the application for mass Covid-19 automated testing management requires the additional funding in this application.

The project will have 4 key parts

1. Work with NHS X and testing provider to finalise functionality required
2. Build and operate the adapted testing system, including load testing and scaling (6weeks)
3. Develop KPI analysis of data and methodology for operating
4. Adapt the application and prepare for scaling up

The innovation in this solution is in its adapting an existing system that meets all requirements.The solution is specific and focused to the need and therefore it is quick to implement.

-ADDITIONAL INFORMATION-
Following the successful completion of adaptation of the Schoolscreener Imms module to manager Covid-19 Testing, the pilot conducted revealed an important feature of how people manage testing: pre-booking is necessary.
During the autumn months this need has emerged not just for the test manager but also vaccination management: the ability to make bookings for both testing and vaccination. Once this is added to the Test Manager also will also be available for vaccination management. Currently the software already manages Flu vaccinations in schools and with adding a new Clinic and Booking feature it will also be suitable for managing Covid vaccinations.
The deliverables are:
Ability for testing and vaccination providers to create clinics, set appointment slots and capacity in each clinic.
Ability for end user to book an appointment with a provider, in their clinic and if necessary change that appointment.
Currently it is not possible for an end-user to change provider. If time allows, an optional development will be included that allows an end user to change provider. This is not fully costed, so it may not be included in the the final delivery.